Feasibility study into the experimental application of advanced materials to reduce radiation backscatter in the high value radiotherapy planning and treatment market.

Cancer Research UK has revealed that in the UK alone in 2013 there were in excess of 330,000 cancer diagnoses. X-ray CT, MRI and Linac systems are widely used in cancer radiotherapy planning and treatment. Medibord Ltd produces patented radiotherapy positioning products which are used by healthcare professionals worldwide to accurately and reproducibly locate and treat a patient’s cancerous cells which is critical for effective treatment. Based on technical and market research Medibord has identified a potentially significant product enhancement which could further enhance the long term outcomes for patients by ensuring that additional radiation exposure does not occur as a result of imaging and treatment. This additional radiation is responsible for secondary cancers in a number of cases.